A Green Chemistry approach For Seperating Pure Isomers Of Insect Attractants

l-Octen-3-ol is a valuable natural product that is used universally in commercial trapping systems for monitoring populations of major worldwide pests of medical and veterinary importance, e.g. mosquitoes, tsetse flies and biting midges. To date, however, racemic material, i.e. (RS)-l-octen-3-ol, which is widely commercially available, has been used, because production of enantiopure, Le. pure (R) or (S)-isomers, is currently financially prohibitive on a commercial scale. The use of racemic material means tbat the trapping systems are not optimal, through the inability to use enantiopure materials or specific optimised isomer ratios that are more active. This project aims to develop a commercial package for UK-based commercial-scale production of pure (R) and (S)-l-octen-3-ol, and to provide the science base necessarv for development of optimised trapping svstems.